The Digital Events Host - An impartial AI Powered Discussion Facilitator

At the heart of this innovation is the goal to facilitate those who struggle to articulate their ideas and knowledge in pressurised situations to large audiences.

This innovation will provide an easy way for anyone, anywhere to produce panel discussions in webinars and other digital events rather than traditional slide-based presentations. Currently, there is no automated way of achieving quality panel discussions, and only cost prohibitive human-led facilitation exists. Our innovation provides an AI facilitator that will enhance a discussion and get the best from panelists, whilst adapting to keep the discourse focused on the intended subject areas.

An emerging trend in business and academia is that of panel discussions led by slick moderation. Panelists are not expected to produce detailed presentations but instead, simply answer and discuss questions within their sphere of knowledge.

Our innovation vastly reduces the time, cost, and skill level in creating panel discussions in webinars and digital events. Our technology deploys techniques regularly used by interviewers and facilitators who despite potentially limited understanding of the discussion subject, need to research, use journalistic skills; respond, and use strategic timing of questions to produce the best interview performance.

The AI will be trained through "machine learning" and will initially be integrated into WorkCast's existing online studio; where content is presented live and recorded.

The far larger commercial opportunity will be as a stand alone solution that can be incorporated into more mainstream webinar solutions like Teams, Hangouts, and Zoom. In these scenarios, the virtual 'facilitator' will join the event in the same way as existing recording solutions do today.